In silico mass spectrometry for biologists: Tools and resources for next-generation proteomics

Technical abstract
To date, mass spectrometry (MS)-based proteomics has been largely driven by Data-Dependent Acquisition (DDA) approaches, where complex mixtures of peptide analytes are separated via liquid chromatography and elute into the instrument. This approach is limited by instrument throughput and the stochastic sampling of the analyte, leading to under-sampling and poor detection of low abundance proteins. To address such limitations, Data Independent Acquisition (DIA) approaches are gaining popularity, led by SWATH-MS and MSe/HD-MSe. These methods sample the analyte more uniformly and capture richer, deeper data, but generate more challenging data sets to interrogate which require sophisticated software solutions. Indeed, the lack of standard tools and the extra expertise required is preventing the further popularity and adoption of DIA proteomics approaches. Here, we will develop open analysis pipelines for different DIA techniques using non-commercial software (e.g. OpenSWATH, DIA Umpire, Skyline, etc), and deploy them in the EBI "Embassy Cloud" infrastructure. We will enable easy access to robust, and portable pipelines that can also be deployed in other cloud environments, for wider community benefit. In addition we will extend the functionality of the world-leading proteomics resource (PRIDE Archive at EMBL-EBI) and related tooling, extend the data standard mzTab to create a common output format of the analysis. A further compelling aspect is the link to PRIDE Archive that will support construction of robust spectral libraries (from different instruments and species), that can be used by us and our users to conduct novel DIA analyses. This will make good use of the growing DDA and DIA public datasets in PRIDE Archive to extract new knowledge. Novel results will be communicated to the original submitter and the rest of PRIDE Archive users, as well as into three EMBL-EBI resources: Ensembl, UniProt and the Expression Atlas.

Potential impact
There is the potential for the following impacts:

- Mass spectrometry vendors (at least SCIEX and Waters) will benefit through the free availability of robust, reliable, reproducible and improved pipelines for the analysis of DIA proteomics datasets. When these pipelines are robust, there will not be the urgency to keep developing their own commercial software solutions, with gains in resources that could be focused in other efforts.

- Software vendors or pharmaceutical research and development teams, since we envisage they may wish to take up our software for local pipelines (e.g. deployed in their own cloud environments). It is important to highlight that all the software developed during the proposal will be open source or at least free-to-use (if the original software use to build the analysis pipelines is not open source). Commercial software will not be part of the developed pipelines.

- Research councils and charities funding research will benefit through the potential for increased impact of the mass spectrometry (MS)-based proteomics projects they fund, thanks to the re-analysis of public DIA proteomics datasets and the integration of novel proteomics data in Ensembl, UniProt and the Expression Atlas.

- Leveraging research partnerships and funding with industry via knowledge exchange and innovation funding has been successfully demonstrable at UoM. We have been fruitful with MRC CiC, P2D, Wellcome Trust ISSF, HEIF, and EPSRC IAA funding streams, which are all aimed at promoting and driving impact. Manchester projects with an MS foundation have always been successful in the life and biomedical sciences, in themselves generating high impact papers and multiple millions of GBP in industry and key stakeholder support.

- There is potential for our infrastructure to assist in clinical biomarker discovery, since DIA based methods (such as SWATH-MS and MSe/HD-MSe) are hugely growing in use in this space, as exemplified by the Stoller Biomarker Discovery Centre Manchester (where some of the applicants are involved).

- More broadly, as proteomics is a key technology in the Life Sciences, there is the potential for considerable indirect benefits on a wide range of areas in basic biology, biomedical or clinical science, as more value will be derived from datasets, including post-translational modifications (PTMs) - key regulators of cell signalling, and thus often studied in the clinical context.

Staff employed will benefit:

- Further training in one key enabling technology for the BBSRC (proteomics) and exposure to conferences, workshops and new national and International collaborations.

- Acquire skills needed to work with bioinformatics software in a cloud environment, something that is getting increasingly important with the growing size of datasets and the need of suitable IT infrastructure.